TUNE - Turbofan Utilisation for Narrowbody Engines

Project TUNE supports developing an UltraFan(r) engine integrated technology demonstrator for future single aisle aircraft. The project will understand how best to scale UltraFan(r) differentiating technology to single aisle application to maximise its value and develop novel concepts for how the UltraFan(r) can be manufactured at high rate and achieve high reliability to best meet the requirements of future single aisle aircraft concepts. In conjunction with Cranfield University and Queens University Belfast and through engagement with airframers the project will identify and develop key integration technology to maximise the installed benefit of an UltraFan(r) on future next generation single aisle aircraft and deploy digital tools to reduce time to market